Faster and Higher-Precision Mobile Mapping through AI

Faster and Higher-Precision Mobile Mapping through AI. This challenge is in line with Hexagon's belief that a true modernisation of the rail industry lies in automating the various workflows that are common within the industry. To deal with the daily challenges that rail professionals are facing, Hexagon has been exploring and started developing the concept of mobile mapping: a sensor is installed on a train and at normal track speed qualitative data is captured which can be used for different analysis afterwards. The potential applications are endless! Hexagon is a pioneer and market leader in the development of both hardware and software solutions which already allow some of this potential of mobile mapping to be unlocked. The "Pegasus:Two" sensor captures high qualitative point cloud data whereas the "Rail:Factory" software is used to unlock the potential with the data that is captured. Not surprisingly both Pegasus:Two and Rail:Factory are currently already used in several production environments within the Rail Industry across the globe. Mobile mapping is a process that is subject to continuous improvement: both in our hardware and software we strive to improve. The hardware is continuously improved to capture more details while riding on the track; Rail:Factory is improved by continuously enhancing its capabilities and developing new features. For this project we aim to make a major step change in performance and outcome through in depth use of Artificial Intelligence (AI). Currently Rail:Factory is already able to classify structures and objects to a certain extent. The innovation we'll focus on during this competition will be to increase the intelligence of our software. We will train the software to derive more detailed classifications than the rough categories which currently can be discovered. When we achieve this there will be a major increase in the potential of mobile mapping. Hand-in-hand with more powerful sensors which can capture more detail, the intelligent software that uses the captured data can in the long run swiftly detect any potential risks like a damaged bridge, slumping embankment or encroaching vegetation near the tracks and signal this pro-actively to the maintenance teams. At Hexagon we believe the future of mobile mapping lies exactly there: data is captured swiftly and without causing any delays or putting any lives at risk, while quickly utilising the data as captured, automated processes using this data assist the Rail personnel to detect the most imminent problems, to prioritise and to maintain a highly qualitative rail infrastructure